Teesside University and Tracerco Limited

To develop specialist, interactive training materials and assessments with device agnostic access via a bespoke e-learning platform, hosting reference guides and competency compliance e-portfolios for a diverse range of learners and around the world.